Quantum Cybersecurity Applications

Quantum computation has the potential to upend much of the cybersecurity infrastructure we depend on today. However, quantum information also provides ways so secure information. This was first explored in protocols that can be used to generate cryptographic keys used to guarantee private communication. The main aim of this research project is to explore other applications of quantum information to cybersecurity: develop theoretical quantum security protocols, and study their viability and feasibility.